Quantaco

At Quantenergy, we have developed a WebApp called Quantaco to optimise and accelerate low carbon investment in the non-domestic built environment. The Quantaco prediction engine provides technical, financial and regulatory insights to fast-track cleantech investment decisions, achieve Net Zero targets faster and substantial financial savings for property investors, commercial and public sector property owners. Quantaco's prediction engine combines data from numerous sources, expediting complex calculations, to make clear recommendations for low carbon technologies and the highest Net Zero potential.

Traditional methods of pre-investment planning have been slow and costly, and a significant barrier to decarbonising the 1.7m non-domestic buildings in England and Wales.

Quantaco is a market-leading prediction engine enabling quicker, deeper and cheaper low carbon project feasibility studies. This breaks down financial barriers by reducing the cost of early-stage work, accelerating feasibility discussions right up to pre-procurement. Our solution is designed to take building owners, occupiers, and investors from a data-led feasibility service to pre-procurement ready solutions.

This expedites the whole process allowing savings to be realised faster and increasing overall contributions to Net Zero contracts through quick analysis, optimisation of solutions, and rapid decision making.

In this project Quantenergy will advance the Quantaco prediction engine to include thermal storage technologies, scale the deployment of Solar PV, Heat Pumps and EV charging, and validate emissions reductions. Project partners include Energy Systems Catapult, Swansea University and various customers.